A New Method to Make Programmable Transducers in Microelectromechanical Systems (P-MEMS)

Modern technologies have vastly benefitted from the miniaturised transducers developed in Micro-Electromechanical Systems (MEMS). Magnetic microdevices are one class of MEMS that demonstrate a significant potential for future applications in microrobotics, microfluidics, lab-on-chip, etc. For example, magnetic microfluidic chips can drastically reduce the costs and increase the throughput of DNA sequencing in genomic explorations and single-cell array analysis for cancer diagnosis. However, despite their great potential, the integration of magnetic material in microfabrication processes remains costly, time-inefficient and is therefore still an open research topic. For example, microtransducers manufactured by etching deposited layers have lower performance than bulk magnets of the same size. Even the most promising solutions for integrated magnetic materials in microfabrication processes, unfortunately deliver identical magnetic properties for the entire set of microdevices on a chip and cannot be individually tuned afterwards.

This project will develop a comprehensive solution to these problems. It will be delivered in three work packages (WP).

In WP1, this project will develop a new microfabrication process to realise on-chip programmable transducers in MEMS (p-MEMS). This process will integrate an array of magnetic microdevices with individual electrothermal microheaters. In this innovative technique the temperature of each microdevice increases in response to the applied electrical power to its corresponding heater. Applying an external magnetic field then produces the selective magnetic annealing. Therefore, exposing the entire magnetic microdevices on a chip to an external magnetic field and connecting selected heaters to electrical power will result in permanent magnetic changes only in the selected microdevices. Hence, this technique can develop various magnetic polarity patterns on a single chip by applying different combinations of external magnetic fields and selected heaters. WP1 will be carried out in close partnership with experts from BAE Systems who are particularly interested in the future micro and nano technologies.

In WP2, this research work will develop a new comprehensive micromagnetism model (M-MAG) to understand the magnetic behaviour of these microtransducers. The magnetic behaviour of thick microfabricated ferromagnetic (FM) layers in MEMS is different from thin films and bulk magnets. Thick layers are different from bulk magnets due to their atomic ordering after deposition. They are also different from thin deposited layers whose thicknesses of a few atoms impose certain constraints and assumptions that are not necessarily valid for thick layers. The new M-MAG model will be used to develop a computer aided design (CAD) tool for integrating the magnetic behaviour of microdevices into the available three dimensional micromechanical modelling tools. This will provide the multiphysics finite element analysis for the design of future microtransducers in p-MEMS.

In WP3, a prototype microfluidic chip will be developed using the p-MEMS process to test and verify the reliability of the process as well as the accuracy of the M-MAG model and simulations in the new CAD tool. There is a wide variety of applications for p-MEMS. Focusing on microfluidic applications will extend the cross disciplinary benefits of the proposed technique beyond Engineering and Physics. Just as programmable electronic integrated circuits enabled a wider community of non-expert users, the proposed research on p-MEMS will lead to a broader usage of these transducers emerging among other disciplines such as Biotechnology and Chemistry. Hence, WP3 will apply feedback from various end-users including experts from iGenomix UK.

The p-MEMS design kit including the layer thicknesses, material properties and layout design rules as well as the M-MAG model and the CAD tool will all be made freely available on the project webs

Potential impact
Integration of ferromagnetic material in Microelectromechanical Systems (MEMS) will make significant impacts on the development of new microtransducers for future technologies. In response to major existing technological barriers, this project will deliver a comprehensive solution including (i) a microfabrication process for programmable transducers in MEMS (p-MEMS), (ii) a micromagnetic model (M-MAG) to develop a new CAD tool, and (iii) a microfluidic prototype chip with programming capabilities. This project will advance the knowledge of microfabrication and micromagnetism and develop new capabilities and skills among experts and non-experts. Achieving the objectives of this project will have direct and indirect impacts on the following main beneficiaries:

1. The ENGINEERING and PHYSICS COMMUNITIES
The p-MEMS design kit including microfabricated layer geometries, material properties and process steps required for developing new transducers in p-MEMS, will be made available on the project website. This will provide a low-cost and reliable platform for the MEMS community to design and manufacture new microtransducers, e.g. sensors and actuators. Just as in various Multi-user MEMS Processes (MUMP), this will give MEMS designers have free access to design kits including the process and material property database files as well as geometric design rules for developing new microdevices in a CAD environment.

The M-MAG model developed for this process will answer several questions such as magnetisation at elevated temperatures for thick deposited layers, which is still an open research topic in the Physics community. This model will be used to develop the new CAD tool for the simulation of the thermomagnetic and micromechanical behaviour of magnetised microdevices.

2. NON-EXPERT END-USERS COMMUNITY
The proposed programming capabilities in this research have diverse end-user applications such as tagging and surveillance in harsh environments, controllable on-chip inductors in CMOS, microfluidic devices in lab-on-chip etc. This project will develop a prototype microfluidic device with on-chip reconfigurable microchannels in p-MEMS. These devices are in high demand by chemists, pharmaceutical researchers, biotechnologists, etc. as a high-precision enabling technology. The new microfluidic device will include an array of thermomagnetically programmable microvalves on the chip that connect microchannels to each other. The proposed prototype will have the capability of reconfiguring the links between microchannels in a very short time. Further to this, end-users with no expertise in magnetism or microfabrication will be able to programme various desired configurations on the microfluidic chip by simply connecting electrical inputs to the chip microheaters while the chip is exposed to an external magnetic field. Hence this project will bring the end-users closer to the advanced technologies.

3. WIDER SOCIETY
The proposed research will make long-term impacts in growing the economy, healthcare and well-being of society.
The market value of MEMS products is expected to reach at US$ 66bn by 2021 (See reference 17 in the Case for Support). This huge market will lead to a high competition among manufacturers for low-cost microfabrication processes. This project will investigate the batch compatibility of every process step in p-MEMS to reduce the manufacturing costs. In addition, the programming capability will provide low-cost reconfigurable solutions for end-users such as biotechnologists as compared with ordering custom-made microchips.

In addition, high-throughput diagnostic technology, such as next-generation DNA sequencing, can help in finding the mechanism of diseases. The programming capability of the prototype microfluidic device is one step forward towards developing smarter diagnostic methods for individualised therapeutic treatment modalities.